The healing power of colour: chromotherapy in British design and medicine, 1870-1950

This study will examine the practice of using colour as a therapeutic or curative agent, what was sometimes called
chromotherapy, in British design and medicine from 1870 to 1950. This project will begin with the dawn of scientific
enquiries into how colour could be used in medical settings during the final decades of the nineteenth century. This focus
will then shift to the ways in which these theories and practices were mainstreamed and mobilised to treat shell-shock
and neurasthenia during and in the immediate aftermath of World War I Britain, followed by the intensification of
discussions around chromotherapy in diverse fields such as psychiatry, oncology, art therapy and hospital design during
the interwar years. This project will conclude with the decline of chromotherapy after World War II but will examine the
enduring influence of interconnected ideas such as colour psychology and the use of colour in medical spaces. It will be
demonstrated how these controversies, technologies, and variegated efforts to define the role of colour in the therapeutic
encounter encompassed much wider concerns including how the mood and mind of the patient were prioritised in
medical settings; the role of art and design for health and wellbeing in a rapidly modernising, mechanised world; and how
beliefs about the affective power of colour defined wider poetic, political and scientific understandings of bodies, brains
and emotions.